What is the role of the voluntary sector in promoting good mental health and wellbeing in refugees and asylum seekers in Hampshire?

The project will explore the role of the voluntary sector in the promotion of good mental health and wellbeing in refugees and asylum seekers in Hampshire. The project aims to find out the main mental health issues they face and factors that contribute to these. The project will explore the different ways that locally based charities support their mental health and wellbeing and identify the challenges that charities face. This project will also explore how locally based charities can improve the access to and effectiveness of their services. This project aims to compare the support provided by charities in the different areas of Hampshire including comparisons between support provision in urban and rural areas. The overall aim of this project is to highlight and recognise best practice as well as providing recommendations to be used by charities to develop and improve their services aimed at supporting asylum seekers' and refugees' mental health and wellbeing. I will use a mixed methods approach in this research collecting and using quantitative and qualitative data. Questionnaires will be given to asylum seekers and refugees. These would collect data on the impact of the charity's services on their mental health and wellbeing. Semi-structured interviews with volunteers to collect data on the strengths and challenges within the charity and what improvements could be made. An audit of each charity would be completed which would include quantitative data on users (number, frequency, demographic group and country of origin) and qualitative data (services provided.)